The University of Nottingham and Keronite International Limited

To develop skills and capabilities to accelerate to market a novel thermal swing barrier coating for internal combustion engines. Such “swing” coatings dynamically track adjacent working fluid temperatures, reducing temperature difference (heat transfer) and improving fuel economy and emissions.